New strategies to boost the ageing immune response

Technical abstract
The function of the immune system declines with age, resulting in increased susceptibility to infections and a decreased response to vaccination in older individuals (1). After vaccination, the germinal centre response produces long-lived plasma cells and memory B cells that protect against future infection throughout life (2). However, with age, the size and the quality of the GC response following vaccination diminishes (3-5), and T cells are a primary contributor to this decline (6, 7). Two types of T cells regulate the germinal centre response: follicular helper T cells (Tfh) that mediate positive selection of high-affinity B cell clones in the germinal centre (8, 9), and follicular regulatory T (Tfr) cells, that act as suppressors in the germinal centre and control its output (10-12). The molecules required for the differentiation and function of both Tfh and Tfr cells have been partially elucidated (13), but characterization of the changes in the phenotype and function of these cells with age, and the effects these changes have on the germinal centre response, are unknown. This project will test the hypothesis that changes in the number and/or function of Tfh and Tfr cells with age are responsible for the impaired response to vaccination in older individuals. This research will use a combination of cellular and molecular biology techniques including; flow cytometry, intravital microscopy, immunoflurosence, quantitative real-time PCR, western blotting and retroviral overexpression of candidate genes.